Scalable fabrication of ANT-functionalised 3D CNT microstructures for light-responsive artificial cilia

Artificial cilia forests, composed of carbon nanotube (CNT) pillars functionalised with Au and poly(N-isopropylacrylamide) (PNIPAM), will be designed and fabricated such that they are capable of light-responsive actuation. Hybrid systems of Au nanoparticles and PNIPAM, which is a thermoresponsive polymer, behave as light-controlled actuated nanotransducers (ANTs) by using the Au plasmonic resonances to induce localised heating. ANTs have previously been shown to have fast response times (<1s), a switchable refractive index, and are capable of generating >1nN of force. Capillary formation of CNTs and strain engineering of CNTs have previously been used to fabricate complex CNT structures with remarkable uniformity over large areas, suggesting that these techniques would be suitable for the fabrication of the cilia-like scaffold upon which the ANTs would be appended.
In biology, cilia arrays are ubiquitous, with functions such as cell transport and surface cleaning (Figure 2(b)). These essential abilities inspire the fabrication of these ANT-CNT artificial cilia arrays, which have applications in areas such as biomimetic surfaces, artificial peristalsis, biosensors, and self-cleaning surfaces.

Potential impact
Our main impacts will be:
- a new generation of interdisciplinary nano researchers with expertise across science and innovation
- development of new nanotechnologies, and their translation into companies
- strategic developments in four key areas: Energy Materials, Sustainable NanoMaterials, Nano-Bio Technologies, and NanoElectronics/Photonics
- a paradigm change of collaborative outlook
- a strong interaction with stakeholders including outreach for the public, and a platform of industrial partners
- improved use of interdisciplinary working tools including management, discipline bridging and IT

Economic impact of the new CDT is focused through our industrial engagement programme, as well as our innovation training. Our partner companies include Nokia, Unilever, Dyson, BP, Hitachi, IBM, Microsoft, Sharp, Toshiba, Sumitomo, Nanoco, Renishaw, Aixtron, Thales, De La Rue, TWI, and local nano-SMEs including Cambridge Display Technology, Plastic Logic, Eight19, Base4, Sphere Fluidics, Mesophotonics, Cavendish Kinetics, Owlstone, and CCMOS. Such partnerships are crucial for the UK to revive high value manufacturing as the key pillar to lead for future technologies. To develop this strategy we link to the Manufacturing Catapult centre (CPI) and the new Cambridge Centre for Manufacturing in Large-Area Electronics.

Training impact emerges through not just the vast array of Nano techniques and ideas that our cohorts and associated students are exposed to, but also the interdisciplinary experience that accrues to all the academics. In particular the younger researchers coming into the University are plugged into a thriving programme that connects their work to many other sciences, applications, and societal challenges. Interactions with external partners, including companies, are also strong and our intern programme will greatly strengthen training outcomes.

Academic impact is fostered by ensuring strong coherent plans for research in the early years, and also the strong focus of the whole CDT on nanoassembly of functional nanomaterials and nanodevices. Our themed areas provide a strong goal-based rationale for the research directions, and also ensure high impact research will emerge. Our track record is already strong (even though our first students have not yet finished), including 1 Nature Chem., 1 Nature Mat., 4 ACS Nano, 2 Adv.Mat., 2 Ang.Chem., 5 Appl.Phys.Letts., 1 Chem.Comm., 2 JACS, 2 Nano Lett., as well as others, plus 5 patents in process. Our cohorts have given 32 talks at international conferences, and many posters. As well as our new patents, the CDT students have already directly spun-off one company (CamIn) and several more are being discussed.

Societal impacts arise from both the progression of our cohorts into their careers as well as their interaction with the media, public, and sponsors. We have a strong careers programme and industrial + academic breadth ensure researchers are well aware of their options, and constantly discussing with their peers. Our efforts to bring societal challenges to students' awareness frames their view of what a successful career looks like. We directly encouraged a wide variety of engagement, including interaction with >5000 members of the public each year (mostly pre-university) through Nano exhibits during public events such as the Cambridge Science Festival. We also run several public policy workshops, and will further develop this aspect through the Cambridge Centre for Science Policy. Longer term societal impact comes directly from our engagement with partner companies creating jobs and know-how within the UK.